Optimising the capacity of the 'John Buoy' for real time monitoring of environmental data in a tidal race

Scoping and preparation phase, prior to the planned deployments in January 2013. Work during this phase would investigate the capability of the system to support increased sensors, and help evolve the philosophy for environmental monitoring using the John Buoy. The aim is to clearly define which sensors are viable for installation, and beneficial to the utility of the John Buoy.